Fuel Assistance Made Easy (FAME)

FAME combines user profile data & new payment capability to improve disabled drivers‘ experience at service stations by enabling: a) petrol retailers to anticipate customer arrival & needs, b) customers to receive suitable forecourt assistance to refuel their vehicles & c) payment for fuel & other goods to be made from customer smartphones without leaving the vehicle, through an advanced accessible payment solution that utilises Location Based Service (LBS) technology. assist-Mi (AM), a Disabled Persons User Led Organisation (DPULO) working on innovative accessiblity solutions, together with its development contractor Integrate Systems Engineering (IS), is collaborating with a leading fuel retailer & respective payment integrator, to design, develop trial FAME across 10 service stations in NE England to meet the requirements of disabled drivers, represented by Disabled Motoring UK (DM), who will be involved in trialling the new solution. As a platform technology it can also be expanded to include alternative user groups & retailers to maximise commercial impact.